Enabling Distributed Ledger Technology in Existing Chain of Custody Businesses

"This project will establish the foundations of a leading British distributed ledger technology business, specifically focussed on providing enabling technologies to existing businesses with chain of custody operations in international supply chains.

Unlike other distributed ledger businesses in the marketplace, this business will seek to enable (and profit from) existing businesses with chain of custody operations by implementing distributed ledger technology into their businesses to drive efficacy, leverage existing investments, and increase the rate of growth of their user bases.

The project has the potential to demonstrate early customer success by implementing its output with one of the world's largest traceability platforms, with whom a contract has already been agreed."